Environmental reservoirs of bovine tuberculosis; causal agent of bovine TB

The bacterial pathogen, Mycobacterium bovis has one of the broadest host ranges of all pathogens, with a wide range of wildlife and domestic animals infected across the world. It can also infect humans. It is the impact on wildlife of M. bovis, in the context of herd breakdowns that this project focuses on. The aim is to study infection, transmission and the effect of vaccination within the European badger (Meles meles) as a model animal host. The study will address the relationship between badger densities, infectious disease states of bovine tuberculosis by using faecal shedding as a proxy for tracheal shedding in a defined population comprised of many social groups in areas of high, medium and low herd breakdown.
Thus we hypothesise that a combined strategy of vaccination, combined with strategic monitoring of faecal shedding using the badger latrine as the unit of sampling, will prove to be a viable long-term strategy for the reduction of bTB in badger populations in the UK. We hypothesise that infectious animals with bTB disease can be detected through faecal monitoring and these will be responsible for not only indirect, but also direct transmission of infection. This challenges existing, invasive, monitoring approaches and instead relies on faecal monitoring as a true indicator of disease risk. We suggest that only a small proportion of the badgers contribute to environmental contamination and disease transmission. The third hypothesis is that the social group composition, extent of ranging of animals, as well as the proximity to neighbouring groups are key drivers of the prevalence of strains of M. bovis. Our final hypothesis is that vaccine delivery reduces not only the infection prevalence of animals but that it also has a significant impact on shedding and also decreases pathogen diversity. Through molecular forensic techniques the aim is to determine the effects of the vaccine on the individual, social group and population level to be compared in the different vaccination zones.